Onward Journey Planner Assistant

This project will address the need to assist rail customers with their onward journey by having suggestions provided to them, in a personalised and relevant way in advance to their arrival at the destination station. Rail customers are aware that there are a range of transport options available to them once arriving at the station, but assessing and deciding on the most relevant, based on price, timing and personal preferences, can be challenging. The Onward Journey Planner Assistant will test a software prototype, based on existing technologies, in a realistic, simulated environment to develop a new technology using existing and live data and existing processes in rail. The industrial research will explore how different components of existing rail systems and the prototype software can interact to develop the current systems to improve customer experience through the provision of personalised onward journey options. The outcome of the research is to evaluate how the technology can be scaled-up and be commercially exploited.